Onyx Magazine Edition IV

Founded in 2018, _onyx_ is an award-winning Black-led independent magazine dedicated to publishing Black creatives. Our project proposal is for the printing of our latest publication which will include 15 talented poets in an innovative new interactive format. Our print run will include 3,000 brand-new interactive anthologies, that must be pried apart to get to the poems inside. This funding will go towards the printing, production and postage of our most innovative publication to date.

The project will include the commissioning of 15 talented poets, hiring a Marketing Director to help coordinate our submissions campaign, assets distribution and assist us with marketing our submissions callouts. We also plan to use the funds to pay our editorial team to carry out the organisational management necessary to make the project possible. The funding awarded will help us to pay every single one of our UK contributors for their creative submissions to the magazine, as we firmly believe in asserting the value of Black creatives in light of the marginalisation that continues to happen within the publishing industry.